Developing a network to investigate the development of a global dataset of digitised texts

All around the world, libraries, archives, universities, and many other organisations are digitising collections in order to make them freely available for research and scholarship. Whilst this endeavour is making millions of texts available, much of the effort is uncoordinated, making it hard for researchers or digital scholars to make the best use of this growing corpus. In addition, organisations wishing to target their digitisation efforts efficiently are unable to easily check to see if a text has already been digitised.

These problems could be overcome by the development of an international register that contains a dataset of digitised texts, which brings together links to all openly available sources. The existence of such a dataset would deliver three big benefits:

Scholars seeking large corpora of texts could easy search and compile links to items across from many sources, creating novel collections from which they can undertake research with digital methods.
Readers wishing to find a digitised text, would be able to search quickly and efficiently across all potential sources to easily find whether a text has been digitised, and to gain access to the online text;
Libraries undertaking digitisation programmes would be able to discover already digitised texts, making their own digitisation programmes more efficient by avoiding duplication. It would also enable large-scale collection analysis for research and other purposes.

This project proposes the development of a new collaboration between the HathiTrust who are an existing and trusted aggregator of digitised texts, a preservation agent, and an access platform in the US, and key UK research Libraries who are large-scale sources of digitised materials. A trial combined dataset will be created to fully test the idea, and sustainability options will be explored in order to provide the collaboration with an ongoing operational model.

Previous projects have sought to provide registers of digitised texts, but this network will go beyond those efforts in two ways. First, it will undertake research to identify how our proposed dataset could support discovery of digitised texts. Second, it will create a dataset that goes beyond existing projects by providing a large-scale dataset of library collection metadata from several of the largest digitising organisations in the world: whereas existing efforts are focused on aggregation and discovery, this project will provide a more comprehensive dataset that is also suitable for researchers and libraries to undertake data analysis. This will support the development of local, national and global digitisation strategies.

If successful, this model has the potential to transform access to digital texts for citizens and researchers worldwide, for the study of single texts, or for the collation of novel corpora for digital scholarship.

Potential impact
The network will support improved reuse of metadata and associated datasets for researchers; provide benefits to libraries engaged in digitising their collections; and provide a pathway towards enhanced access to digitised texts for the public. It will benefit the following groups:

Who?

The International Library Sector:
The dataset of digitised texts will provide a prototype of the method for creating a larger, global dataset of digitised texts. It will benefit the international library sector by: enhancing their understanding of data sharing across international boundaries; indicating overlap in digitisation efforts that could, in turn, provide cost savings by avoiding duplication of effort; establishing cross-Atlantic communities of interest that can build on the prototype in potential future funding projects; and support knowledge exchange for the international library sector. It will also provide evidence of transatlantic library holdings that could contribute to evidence based approaches to digitisation strategies at institutional, national, and global level. The associated case study will allow libraries to understand the rationale behind a larger dataset of digitised texts, and identify best practice for future work in this area. HathiTrust and RLUK are membership organisations that support nearly 200 research and academic libraries between them. These libraries will benefit from dissemination of project findings via the project website, and through the project partners' existing dissemination routes.

Users of digitised texts:
The network's outputs will have significant impact for users of digitised texts. First, they will indirectly benefit from the proposed case study, which could provide significant benefits to users in the form of future work to develop a single point of entry for discovery of digitised texts. Second, user engagement in the form of facilitated workshops will increase user awareness of the digitised collections of the project partners, and give participants the opportunity to play a significant role in defining the nature and scope of future collaborations that arise from the network. Third, in recent years organisations like the British Library and National Library of Scotland have successfully engaged with the creative sectors to facilitate innovative reuse of digitised materials; the dataset itself could provide opportunities for creative reuse, while the data would allow creative users to identify what has been digitised, and where, in order to identify suitable source materials. The impact for users is likely to continue after the funding period, as the long-term implications of data sharing and improved discoverability of digitised materials are felt.

How?

The project website will act as a publicly-available archive of the network's activities, and a means of disseminating the issues arising from creating a prototype dataset of digitised texts. The PI will take responsibility for leading content creation for the website, and the project partners will use existing social media channels to disseminate information to their existing audiences. The dataset of digitised texts will be released, to the extent that is allowed, so that users are able to see the extent of digitisation activity amongst project partners.